Place-names, landscape futures, and farming practices in Shropshire and beyond.

This project uses the research of the four-year AHRC project, The Place-Names of Shropshire. In partnership with the National Trust (NT) and the Shropshire Hills National Landscape (NL; formerly AONB), members of the Institute for Name-Studies (INS) will work with landowners and tenant-farmers across Shropshire to address issues of sustainable land management in future farming practices. The project will exploit the potential for field-names, a powerful record of the historic environment, to engage present-day farmers with the objectives of reinforcing and strengthening their identity as landscape custodians and informing their future farm plans. Field-names originate as meaningful landscape descriptions; they survive in considerable numbers from the 13th century on. Unlike settlement-names, most field-names are short-lived: a few survive from the medieval period through to the present day, but most change regularly with shifts in landscape use. INS staff will explore with the farmers the historic environment of the area and changing patterns of land use over time, as documented by early field-names. They will also record current names and their motivations in digital and hard copy form. The farmers are custodians both of their land and its intangible heritage, and the project aims to capture their landscape knowledge both for its own sake and in order to apply that knowledge to the future landscape. Project outputs include digital files for use within GIS detailing early and current field-names and related information, effectively mapping changes in land-use over time. These will be used to create web apps for the farmers and will also be made available to the NT and NL for habitat opportunity mapping work.

A pilot project, Place-names and landscape futures in the Upper Onny area, Shropshire (March to November 2023), funded jointly by an AHRC Impact Accelerator Award and National Trust Seed Fund, established the effectiveness of this approach. The Upper Onny Farmers Group (UOFG) engaged enthusiastically with the project, learning about the significance of the historical names of the area and gaining an appreciation of the potential value of their own current field-names. NT and NL staff, who have worked with the UOFG since 2020 to improve wildlife habitats, reported exceptionally high levels of engagement with the pilot amongst the group; it has already led to significant changes in land management plans, for example orchard planting and pond restoration.

Our partners are keen for us to extend the work across Shropshire and beyond; the pilot demonstrated how engagement with names encourages farmers to explore approaches to managing the land to create healthy natural environments, restore characteristic landscape, and increase wildlife as an integral part of farm business. In response to positive feedback and enthusiasm for further work, this project will:

1. Work with a new community, NT tenant farmers across Shropshire, during a challenging period of NT-led positive landscape change;

2. Explore with the UOFG ways to exploit their increased knowledge of landscape memory for future planning;

3. Provide tools and training for a broad, national constituency of NT/NL staff, enabling them to use historical place- and field-name material.